Interferometric biosensor based on guided-mode resonances

Research towards photonic biosensors for point-of-care applications and personalized medicine is driven by the need for high-sensitivity, low-cost and reliable technology. Amongst the most sensitive modalities, interferometry offers particularly high performance but typically lacks the required operational simplicity and robustness. The project investigates a common-path interferometric sensor based on guided-mode resonances to combine high performance with inherent stability. We see applications in antibiotic guidance and possibilities for detecting clinically or environmentally relevant small molecules with an intrinsically simple and robust sensing modality.